Experimental Equipment Call 2014

As per advice from EPSRC, please see the attachments for a full description of the proposed research.

Potential impact
As per advice from EPSRC, please see the attachments for the Pathways to Impact document which includes an impact summary.